CHOPCHOP

CHOPCHOP is a mobile application that provides dynamic, step-by-step guidance for cooking an entire meal. CHOPCHOP figures out the best sequence for cooking multiple dishes on your menu (a game plan for your meal). And when you start cooking, the app guides you through cooking it like a GPS navigation in your car - tracking your progress, providing turn by turn guidance, and re-routing you when you make mistakes. At the core of CHOPCHOP is an artificial intelligence algorithm that can manage complex checklists and quickly adjust to all the changes in the kitchen.